'A community united will never be broken': Spontaneous Memorialisation as an Act of Community Resilience and Social Solidarity

This research will focus on the 7500 messages left at St. Ann's Square after the Manchester Arena attack (May, 2017). The proposal will approach these messages as unique, creative expressions that sought to open up a community space where expressions of grief could instigate a healing process. Accordingly, the research will explore the written messages as empirical evidence that signify a call for community resilience in the face of terrorism. The aim is to draw on the format, length, language, content and design of written messages left at sites of spontaneous memorials to explore issues of memorialisation, collective memory, identity construction, resilience and legacy that emerge from them. It will also examine whether and how the language expressed in these messages can deepen our understanding of the mechanisms of social solidarity and community resilience.

Working in close collaboration with the University of Manchester and Manchester Art Gallery, the intention is to focus closely around three questions:

1. How can an investigation into the construction and materiality of the written messages left at St. Ann's Square deepen our understanding of mechanisms of social solidarity and notions of resilience?
2. What can an examination of the content, language and semantic complexities of the messages reveal about how people process and exhibit notions of trauma and transform it into social solidarity and community resilience?
3. How are the written messages and, in particular, their notions of solidarity and resilience, received, interpreted and shared by the public?

It will question why and how spontaneous memorials occur and what exactly drives participants to physically journey to sites of atrocities in an act of commemoration. In this area of the research, it will argue that such responses to public trauma signifies innate sociocultural behaviours, such as social cohesivity and community bonding, and is used as a means to strengthen and assert beliefs and ideologies.

It will also propose to interpret the physical act of writing (Research Question 1) as a cathartic experience that allows participants to share and express; that in itself, the need to share can be linked to our human drive to tell stories and create narratives as a means for transmitting and consolidating belief systems and identities. It will argue that storytelling and written expressions in spontaneous memorials are crucial in the early stages of public atrocities as a form of healing and can offer insight into how the public collectively process notions of identity and respond to acts of violence.

In the examination of the language content (Research Question 2), the aim is to carry out textual analysis of the messages left at St. Ann's Square by drawing on (and further developing) existing methods of classifying modes of response. However, where previous methods have focused on public reactions to terrorist attacks in terms of classifications that express localisation and personalisation, the intention is to focus more on the semantic complexities quantified through the views and emotions expressed. Using quantitative research methods alongside text mining, the aim is to divide the corpus of messages into different categories using keywords from the research questions - solidarity, trauma, community and resilience. Each of these keywords will be used to form semantic networks (of words and phrases that can be traced back to their root word), which will allow linguistic data to be drawn out.

To examine how the written messages and, in particular, their notions of solidarity and resilience, are received, interpreted and shared by the public (Research Question 3) It will use focus groups and interviews with both participants and non-participants in St Ann's Square spontaneous memorialisation.